SmartStand Is an Innovative Portable Workstation Solution Which Can Be Deployed Rapidly.

Founded by Adam Rowles, Aptamix is a UK SME that intends to address the complexity and inconvenience faced by SMEs and their employees when setting up IT workstations. Making use of his background as an operations manager and IT software consultant, the founder aims to solve this problem through the development of a single product that encompasses everything a user needs for a complete IT desk setup. The developed module can be set up in under five minutes and will require only a single power socket. Based on the shift towards home working caused by COVID-19, this product will solve the growing need of individuals and SMEs to quickly adjust to new working conditions.